The eSQEP app will provide visualised, algorithm-driven business-wide competency data to senior/operational mangers so that they can build cross-functional teams

SQEPtech Ltd (SQEPtech) is a UK-based SME in the HR technology industry, with a core project team of Sarah Templey (programme leader), Cibele Yamanaka Vieira (developer), Jonathan Ball (solution architect) and Bobbie King (business analyst). SQEPtech is working to overcome a significant unmet global need with eSQEP, an app that will provide visualised, algorithm-driven business-wide competency data to senior/operational mangers so that they can build cross-functional teams. This will enable businesses to respond with more agility and adapt to meet market challenges and opportunities. This innovative solution will help companies increase productivity/profitability and navigate changing markets by providing an in-depth analysis of its team competencies. This will help senior managers make more informed decisions.